sMaRt

sMaRt explores a novel and innovative way to re-imagine arts and humanities education through creating an accessible, interactive, and captivating learning environment, utilising the latest Mixed Reality technology. Through DCMS funding, the award winning XR studio, Electric Skies,and driving force behind sMaRt, will create a demonstrator of this application, called Renaissance Tales, bringing learners into the vibrant world of Renaissance Florence, guided by the legendary Medici family.

Renaissance Tales, a groundbreaking Mixed Reality experience, invites you to embark on a captivating journey through four interactive chapters, each dedicated to a celebrated Renaissance artist. Michelangelo, Da Vinci, Botticelli, Raphael -- their genius unfolds before your eyes as you explore their studios, witness live demonstrations, and even unlock iconic works like the David or The Birth of Venus to adorn your own virtual space.

But the magic doesn't stop there. Unleash your inner maestro with intuitive MR features. Recreate masterpieces in a guided "paint by numbers" style, or channel your creativity and paint from scratch in the immersive environment. Even your real-world walls become a canvas! Reveal hidden frescos beneath layers of virtual paint, transforming your surroundings into a Renaissance gallery. Renaissance Tales pushes the boundaries of XR, delivering unparalleled freedom and depth to this interactive adventure. It's the perfect fit for art enthusiasts, history buffs, and anyone who yearns to touch the genius of the Renaissance. It's not just education, it's immersion. It's not just art, it's creation. Renaissance Tales -- where history comes alive, and your creativity takes flight.